Extended Knowledge

A great deal of our acquisition of knowledge is dependent upon the assistance of 'external' factors. For example, it can depend on the use of technology (e.g. your iPhone), or on one's social environment (e.g. when one trusts the word of an expert). Nevertheless, it might be held that knowledge is essentially an 'internal' matter. That is, that while one might make use of external resources when acquiring knowledge, such as instruments (the iPhone) or informants (the expert), whether or not one knows is ultimately just down to the individual and their own 'internal' cognitive resources. It is, after all, the individual who is successfully making use of the instrument, and the individual who makes the decision to rely on the information provided by the expert. While such an 'internalist' account of knowledge has for a long time been central to the theory of knowledge, it has come under pressure in recent years, with the pressure coming from several different quarters.

Epistemic externalism holds that factors about which one is completely unaware can have a significant bearing on whether one has knowledge. For example, some epistemic externalists have argued that when one acquires knowledge the belief-forming process used (e.g. one's eyesight) must be in fact reliable, whether or not one is aware that this process is reliable.

Content externalism holds that environmental factors can have a bearing on the content of one's mental states (i.e., what those mental states are about). For example, some content externalists have argued that whether one's thoughts are about a particular substance in the world, such as water, can depend on facts about the chemical composition of the substance in question. Consequently, on this view whether one has knowledge that a particular substance is water can depend on facts about one's environment.

Extended cognition holds that factors which are outside of one's skin can in certain conditions be genuine constituents of one's cognitive processes. So, for example, if an agent and an instrument are related in the right way, then they can potentially form a 'cognitive whole'. Applied to knowledge, extended cognition holds that, say, one's iPhone can in principle be more than just an 'external' instrumental for acquiring knowledge, for it can be a constitutive part of the very cognitive process by which knowledge is acquired.

Distributed cognition holds that in certain conditions--such as in the context of a highly collaborative scientific inquiry--we should think of cognition not at the level of the individual but rather at the level of the group. Applied to knowledge, distributed cognition entails that in certain cases we should collectively ascribe knowledge to a group of agents rather than to the individuals who make up this group.

All four proposals present a challenge to the 'internalist' conception of knowledge set out above, since in their different ways they undermine the idea that the acquisition of knowledge is primarily due to the 'internal' cognitive resources of the agent concerned. The purpose of this project is to produce, for the very first time, a systematic exploration of these four different ways in which knowledge can be 'externalised'. On the basis of this systematic exploration we will then offer a detailed investigation of two specific ways in which knowledge can be 'extended' that are of particular significance to contemporary cognitive science: extended cognition and distributed cognition.

The project will draw together an international body of researchers, both early career and established. It will result in a world-class body of research output which will transform the contemporary research agenda in epistemology and philosophy of cognitive science. It will also engage with the public and with non-academic partners, through public lectures, an 'impact' workshop, and via a dedicated project webpage and blog.

Potential impact
Beyond its scholarly impact, this project also has great potential to have an impact outside of academia, which is why we have conceived of the project as culminating in a closing 'impact event' where the project leaders engage with non-academic partners. Given the highly theoretical nature of this project, however, the exact nature of this non-academic impact is hard to discern in advance and will need to be determined as part of the project itself. That said, two specific areas of impact are particularly promising.

The first concerns educational policy. By enhancing our understanding of how the extended cognition and distributed cognition research programmes bear on the nature of knowledge, this project has the potential to fundamentally change how we think about educational practices, in such a way as to have important implications for educational policy. Consider, for example, the increasing role of technology in primary school education, and the current emphasis within that education on developing a child's social skills (e.g., by promoting collaborative activities). On classical conceptions of knowledge these changes are not particularly significant, in that while the means to the end may be different (e.g., different educational tools are being employed) the end is still the same, in that the focus remains on cognitively enhancing an individual (unextended) knower. Once one takes into account the possibility of extended and distributed knowledge, however, then this radically alters how we think of these changes, since it transforms how we think of the educational goal. That is, the focus becomes not merely on promoting individual knowledge, but also on providing the educational environment where children can become extended and distributed knowers too. This has important implications for educational policy. For example, it suggests that a greater premium should be placed on the use of technology within the primary education sector.

The second potential beneficiary of our research is the commercial sector. Hi-tech businesses like Microsoft have for some years been interested in the implications of the extended and distributed cognition research programmes for the development of new technologies. By enhancing our understanding of how these research programmes should specifically inform our thinking about knowledge, this research project can potentially further contribute to this engagement between academia and the business sector.

In addition to the above, it is also hoped that this project is one which can stimulate debate within popular culture, and the project has been geared towards furthering this goal (e.g., via the mechanisms put in place for the dissemination of the research output). To give one example by way of illustration, there has been a lot of discussion in the recent media regarding the question of whether our contemporary reliance on technology has implications for our intelligence. This is clearly a topic that a project like this could contribute to.